Electron Beam Dynamics in Dielectric Wakefield Structures for Novel Acceleration Concepts and Applications

Electron Beam Dynamics in Dielectric Wakefield Structures for Novel Acceleration Concepts and Applications